Natural Skin Senolytic and Senostatic Compounds via Artificial Intelligence-Guided Product Development (NASCAID)

The aim of this project is to develop a novel AI-guided process that enables the discovery & development of naturally derived marine ingredients for use in the cosmetics and pharmaceutical industry to improve health and wellbeing. This process will drive the advanced manufacturing and commercialisation of high-value marine derived products.

HexisLab Limited UK in partnership with Croda Canada (a subsidiary of Croda plc) will validate and prioritise the high-value materials identified by HexisLab proprietary AI-based discovery platform (HexisProX) for commercial production.